A unique way to make 'Rail Travel 'as seamless, stress free & easy to use for all

**skignz** provides '_Precise Location Augmented Reality'_ (PLAR) that allows _'Rail Operators'_ and their partners to deliver interactive branded digital content in and around every station across the UK.
Emerging from the current pandemic, the **skignz** PLAR technology will be used for passengers, staff and contractors to improve, enhance and improve the seamless flow through our stations.

The **skignz** PLAR technology is real time, hyper accurate and can be managed either by the rail operators or through multiple data feeds pushing out live information to multiple locations and individuals.

By providing a seamless link between the _'physical'_ and _'digital'_ worlds, the ability to reduce passenger anxiety, physical touchpoints, provide real time information to their fingertips.

Key areas of focus for this particular project will include:

**- Wayfinding** - Removing the reliance on Maps, providing real time travel & public information to each passenger, meeting their specific needs at that moment! Coffee? Toilets? Taxi? Member of staff? All are clearly identified, segmented for ease and allows the passenger to curate their own journey in and around the station environment. In addition this presents commercial revenue opportunities with existing partners

**- Assisted Travel -** A unique way to support and enhance the experience of passengers with special/assisted needs. Immediate response through real time selection, allowing staff to respond quicker, regardless of the location of the passenger within the station. Ultimately allowing the _'assisted passenger'_ increased independence, enhanced experience and an overall improved journey

**- Personalised Travel** - Placing the information at the fingertips of the passenger in a clear and concise way, enabling them to enter the station and seamlessly find where they need to stand in order to get on their specific carriage and platform. This approach will help reduce anxiety for passengers, whilst freeing up time for station staff

**- End to End Travel** - Identifying modes of transport to/from stations regardless of the passengers varying requirements for each journey, essentially connecting the trains to all other modes of transport for a smooth journey from door to door

Delivering this across the whole UK rail network, provides consistency of experience and leads to significant efficiency savings, introduction of new lean processes whilst delivering new opportunities to reduce carbon emissions.